Privacy Concerns of Radar-based Sensing in Indoor Environments

With the increasing risk of malicious passive sensing in urban environments, there needs to be a
proportionate rise into research on privacy-preserving radio frequency spectrum defence methods. The
completed deliverables of the first research project are a digital model of an active and passive radar system
which can be deployed to generate synthetic radar data in response to target trajectory position and velocity
vectors. Three indoor trajectories were modelled based on measurements taken in a room at UCL to begin to
capture the range of different possible movement patterns. Subsequently, the passive and active receivers
were moved around to investigate the effect of bistatic geometry on tracking accuracy. While real-world data
capture was attempted through experimental trials, they were unsuccessful and are left as future work.